MCM customer Retention

'Clicology' software enabling business to build customer satisfaction and brand loyalty with their customers.
Better customer retention for their product or service leads to improved sales and profits.